Adacton System

A: Electrically operated seats are now standard fit for premium class (First Class and Business
Class) long-haul airline seats for most of the world’s airlines. In 2002 Almec introduced a baseline
seat control system aimed at this market. The more stringent requirements for the latest
generations of airliners, such as the Airbus A380 and Boeing 787 require the development of new
system designs. The objective of this project is to develop a low-cost 300W power supply, suitable
for use in the latest aircraft types, based on work that we have done for an existing 70W
prototype unit.
B: The project plan calls for the following key activities, all of which will take place in the UK:
· To conduct detailed testing of out recently developed 70W power supply (PSU) prototype
in accredited test facilities. This will help to reduce risk by proving the viability of the intended
technology.
· The design of an initial 300W unit incorporating the lessons learned from the 70W unit,
including testing and analysis to ensure that it meets requirements.
· The manufacture and validation testing of production intent first articles against industry
and regulatory requirements.